Colour-balanced perfect matchings and other topics in combinatorics

The study of structures in edge-coloured graphs is a central theme in graph theory. A natural question is whether such graphs always contain small substructures that reflect the overall colouring - for instance, whether a balanced colouring of a complete graph necessarily contains an almost colour-balanced perfect matching. This project will investigate this question, along with natural generalisations and related problems in edge-coloured complete graphs. It will also explore other combinatorial problems.
This project falls within the EPSRC Logic and Combinatorics research area.